Optimal Energy Management for Connected Vehicles with Electrified Powertrains (OpEnMCV-E)

Vehicle emission regulations are becoming increasingly more stringent. A new EU directive becomes effective

in September 2017, mandating that vehicles are tested under real-world driving conditions to measure their

emissions. AVL’s optimal energy management strategy for connected vehicles with electrified powertrains will

contribute to the reduction of CO2 and NOx emissions in the real world. The proposed technology optimises

the energy management by accurately predicting the vehicle’s future speed and by taking into account

available and up-to-date information on GPS position and planned route, traffic and driver behaviour. The

novelty of this technology is partly in the use of the optimisation algorithm (dynamic programming) which will

lead to the global optimal solution when accurate information is available and in the multivariable optimisation

that reduces both CO2 and NOx at the same time. AVL’s solution will help reduce emissions in urban areas, will

offer reduced fuel costs for drivers and will enable OEMs to meet future emission targets and avoid increasing

fines by the regulators.